application 23/5/2015

"Milk is not an easy product to work with, due to its short shelf life and strict health and safety regulations. I need help to gain professional advice in the following areas, to enable me to proceed:

1) Developing the recipes. Advice on taking a recipe from your kitchen to market, and guidance on ingredients and flavours. This would make a huge difference to my progress.
2) Guidance on Food safety and Working with regulatory bodies.
3) Advice on own production vs outsourcing. "